Molecular mechanism of environmental stress sensing by bacterial Zinc-containing Anti-Sigma factors

A critical evolved property of all cells is their ability to sense and respond to environmental change. This is especially true of bacteria that often have to live in inhospitable and fluctuating environments. An active yet still poorly understood area of research is how bacteria sense environmental change and the mechanisms they deploy to respond to such changes. This proposal focuses on these questions in the soil-living organism Streptomyces coelicolor, which is an ideal model for two reasons. First, its genome sequence shows the organism is well armed with genes that encode proteins likely to be involved in responding to environmental stresses but the mode of action of these have yet to be described. Second, the genus Streptomyces is the source of a multitude of commercially important antibiotics, anticancer agents and immunosuppressants, the production of which are likely linked to the organism's ability to respond to environmental changes and so by understanding the underlying mechanisms we may be able to affect the production of such therapeutic molecules. Our proposal focuses on one specific group of stress sensors which are in fact complexes of two proteins: One is a sigma factor that directs the main cellular enzyme responsible for the production of specific RNA molecules (RNA polymerase) to produce proteins which allow the cell to respond to environmental change; the other is an anti-sigma factor that binds to the sigma factor and blocks its ability to bind RNA polymerase. It is the anti-sigma factor's job to sense the environmental stress. It is known that this sensing mechanism involves the disabling of the anti-sigma factor, which releases the sigma factor to coordinate the cellular response to the stress. Although it has been over 15 years since we first described the presence of what is now recognised as a widespread group of ExtraCytoplasmic Function (ECF) sigma factors (Streptomyces alone has over 50 of them encoded in its genome), we still know surprisingly little about how anti-sigma factors bind ECF sigma factors or how environmental stresses disable them. We have recently uncovered the mechanism by which Streptomyces responds to a particular form of oxidative stress (the main causative agent of ageing) known as disulfide stress. Disulfides are covalent bonds formed between the sulfur atoms of two cysteine amino acids, which are ordinarily found in proteins that get secreted from cells (e.g. hormones such as insulin) to help stabilise them in the harsh extracellular environment. Such bonds however are toxic for proteins inside the crowded environment of the cell cytoplasm where they can cause the inactivation of enzymes and the aggregation of proteins. Streptomyces responds to the appearance of intracellular disulfide bonds by inactivating a specific anti-sigma factor (RsrA), which releases its sigma factor, sigma R, to mount an anti-oxidative response. We have determined the three dimensional structure of RsrA in its resting state, i.e. before it binds sigma factor. Comparison to related protein complexes reveals that RsrA engages in a new form of molecular recognition in which the protein essentially turns itself inside-out to bind sigma R. We have also determined the structure of the deactivated form of RsrA in which an internal disulfide blocks the ability of the protein to turn inside-out. This proposal aims to capitalise on these novel observations. We will investigate how RsrA turns inside-out to bind its sigma factor. We rationalise that this mechanism could be the basis for other forms of environmental stress sensing by this large group of cellular regulators. We will therefore uncover the activation signals for a select few anti-sigma factor/sigma factor pairings, which have yet to be studied, and compare them to the RsrA/sigma R complex. Our goal is to determine if the mechanism we have discovered represents a new paradigm in environmental stress sensing in microbes.

Technical abstract
The objectives of our proposal will be addressed through a multidisciplinary programme incorporating molecular genetics, functional genomics, biochemistry, biophysics and structural biology. Objective i (JIC/York)- Uncovering the activation mechanisms for novel ZAS protein/sigma factor pairings in S. coelicolor. We will focus on four cytoplasmic ZAS protein/sigma factor complexes that have yet to be characterised and for which activation signals are unknown. By analogy with our past work on RsrA, we will identify these signals by first identifying the regulons for the complexes (through the creation of null mutants, ChIp-on-chip analysis & microarray transcriptional profiling, qRT-PCR). This will provide clues of the activating signals (e.g. oxidative stress responses), which will be tested on reporter constructs in vivo and on isolated (overexpressed, purified) proteins in vitro, the latter provided to York for biochemical and biophysical analysis to test whether IOPPR is the basis for signal perception. JIC will also characterise in vivo responses of RsrA mutants supplied by York that are potentially compromised in signal sensing. Objective ii (York/JIC)- The structure of RsrARed-Zn bound to sigma R from S. coelicolor or a closely related organism determined either by X-ray crystallography or NMR. Crystallization screens of newly produced ZAS/sigma factor complexes from JIC Objective iii (York/JIC)- The mechanistic basis for IOPPR in the RsrARed-Zn/sigma R complex. This will be accomplished through kinetic and thermodynamic investigations of the complex where we will investigate the role of RsrARed-Zn conformational dynamics by NMR and single molecule methods and probe the relationship between fold and function of RsrA residues, especially hydrophobic residues that contribute both to the protein hydrophobic core and the interface with sigma R. These studies will yield mutants that will be supplied to JIC for in vivo testing of disulfide stress responses

Potential impact
Who will benefit from this research? The outputs of this research will be of value to fundamental scientists working in the areas of protein biochemistry, gene regulation and environmental stress sensing by microbes, and to applied scientists working in the pharmaceutical industry. How will they benefit from this research? Streptomyces account for ~80% of commercially important antibiotics, and are also a rich source of other types of bioactive molecules such as anticancer agents and immunosuppressants, currently accounting for ~$40 billion of revenue annually in the pharmaceutical industry worldwide. There is no doubt that the full exploitation of genetic engineering in Streptomyces for the production of both existing and novel compounds will depend on a much better understanding of the physiology of the organism as a whole. The SigR-controlled thioredoxin system is of particular interest in beta-lactam-producing streptomycetes because it plays an important role in maintaining supplies of the reduced substrate for isopenicillin-N-synthase, ACV (the key precursor of most beta-lactam antibiotics). It is likely that the production of other streptomycete antibiotics may be influenced by expression of the thioredoxin system. The proposed study will therefore be of direct interest to companies manufacturing streptomycete secondary metabolites. Further, the SigR-RsrA regulatory paradigm was discovered in Streptomyces but was subsequently found to be an important element in the pathogenesis of medically important (but genetically less tractable) actinomycete relatives like Mycobacterium tuberculosis and Corynebacterium diphtheriae, showing that this work has commercial and medical relevance through multiple paths. What will be done to ensure that they benefit from this research? We will disseminate our results to the academic community through publications and presentations at relevant scientific conferences. We will publish in open access journals wherever practical. Outputs with potential commercial impact will be identified during regular reviews of progress between the collaborating laboratories. Discoveries with potential commercial implications would be discussed (with a view to patenting) with JIC through the University of York's enterprise office and in consultation with the Department's Enterprise Group. The University is very active in promoting commercial exploitation of its research discoveries through direct commercialisation, contract work, and commercially funded research collaborations. All such links are expedited by a dedicated bioscience Business Development Manager (BDM) who has access to seed-corn funding to help projects obtain preliminary data to support patent applications. There are several mechanisms in place at the University of York to ensure wider dissemination of the research outlined in this proposal. The Department of Biology has a very active outreach committee which provides academic staff with advice and support. We will in particular publicise the work underpinned by this grant through the Biology Matters newsletter which is produced by York postgraduate and undergraduate students and coordinated by the Outreach Committee. This is targeted at 10-12 year old school children and aims to give them a fun and easily accessible insight into the work within the Department. The University has an excellent Communications Office who manage all media relations and community relations. They regularly issue press releases based on major discoveries and issues of local, national or international interest. E.g the funding recently of the BBSRC lola to CK and JRP was picked up by a number media outlets around the world.